Search for Higgs pair production in b-b-tau-tau final states

Search for Higgs pair production in b-b-tau-tau final states is the ultimate goal. In the shorter term we try to target other Standard Model production mechanisms for similar final states (e.g., ZZ, ZH). The initial aim is to demonstrate that SM physics processes can be observed, and cross sections measured, in these final states.